CAMEL - Construction Asset Management using Enhanced LBS

Using rich location data, including position, velocity and orientation, about equipment materials and workers on construction sites indoors and out, obtained using Omnisense Cluster Location Technology, our innovative application developed by 3Squared will provide site and project managers with information that improves operational efficiency, resource utilisation and worker Health & Safety during construction projects. The application moves seamlessly between zonal information, contextual location and precise (x,y,z) positions driven by temporal relationships between assets and people presenting the information in the way that project managers use it. For example managers are often more interested in utilisation of a particular man and machine and their relationship, rather than merely where each of them are. Our partner 1248 provides essential skills around open standards from the IoT (internet of Things) and BIM (Building Information Modelling) allowing authorised personnel to access real-time information on or off site using local or cloud based services.